University of Plymouth and Ideal Final Result Consultants Limited

To develop a capability to generate unique intelligent music composition tools to exploit a number of developed market opportunities.